Flood Proof Glass

To investigate the use of glass as an adequate and safe flood protection material in doors and windows of domestic and retail properties.The solution must also be able to relieve the hydrostatic load on the glass above a pre-determined height.